Edinburgh Napier University and Social Care Alba Limited

To design and develop a secure digital information-sharing platform, tailored to a social care environment, with ability to capture, analyse and present live data.